Glastonbury Abbey: Archaeology, Legend and Public Engagement

This project follows-on from 'The Glastonbury Abbey Archaeological Archive Project' (University of Reading/ Glastonbury Abbey, 2009-13). AHRC funding enabled the full analysis of previously unpublished excavations at this site of international historical importance. Glastonbury Abbey was renowned in the middle ages as the reputed burial place of the legendary King Arthur and the site of the earliest Christian church in Britain, believed to have been founded by Joseph of Arimathea in the first century. It became a major pilgrimage centre and was the second richest monastery in England at the Dissolution. Today, Glastonbury Abbey is a heritage centre and museum that draws a large range of visitors including tourists, educational groups and spiritual seekers of diverse beliefs.

From 1904 to 1979, 36 seasons of excavations took place at the Abbey but the results were never published. Critical study of the archive of antiquarian excavations and the archaeological collections has unlocked new evidence for the scale and significance of the Anglo-Saxon monastery and the medieval Abbey. The outputs of the original research project are aimed at the academic audience, including a monograph in press with the Society of Antiquaries and an online database archived with the Archaeology Data Service. The Follow-on project will make the results of the research available to new audiences, including visitors to Glastonbury Abbey (numbering approximately 100,000 per annum), the local community of Glastonbury and the wider public.

Partnership between the University of Reading and the Trustees of Glastonbury Abbey will enable the charity to improve the quality of site interpretation and education offered to visitors. Interpretation of the ruins and museum collections will be informed by new academic research and presented in more creative and accessible formats including digital reconstructions. The approach is particularly novel in using archaeological evidence to explore the local legends of King Arthur and Joseph of Arimathea. These stories have been connected with Glastonbury for nearly a thousand years: they have both popular appeal and spiritual value to groups including the Church of England, the Catholic Church and the New Age 'Community of Avalon'.

Visitor experience will be enriched by the development of digital reconstructions and an interactive map that will enhance understanding of spatial layout, chronological development and archaeological evidence. The reconstructions will present challenging evidence in an accessible way that will appeal particularly to younger visitors, through iPad tours delivered by a Living History team, and family packs and trails. For the first time, an official guidebook will present a summary of the most recent research on Glastonbury, available in 5 languages to meet the needs of international visitors. There will be greater variety of visitor experience and new opportunities to engage with evidence at different levels of detail in a layered approach to interpretation. A launch event will inform the local community; social media and a popular magazine article will inform the remote public of new research findings.

The educational value of school visits will be enhanced by improving the quality of learning resources and introducing a critical perspective to evidence. Teachers will benefit from the development of accessible resources and lesson plans for the study of Glastonbury Abbey that map directly on to the new curricula for Key Stages 1-3.

The project will deliver sustainable resources that will continue to enrich the experience of visitors to Glastonbury Abbey beyond the life of the project. Knowledge Transfer workshops will enhance the effectiveness of the resources and the quality of their implementation. Workshops with educational and spiritual stakeholders will inform future development at Glastonbury Abbey, including a planned HLF bid for a new museum and learning centre.

Potential impact
The main beneficiaries are:
1) the trustees, staff and volunteers of Glastonbury Abbey, which is a charity responsible for preserving the fabric of the ruins and grounds for
public benefit and education and to advance religion in accordance with the doctrines of the Church of England;
2) visitors to the heritage site and museum of Glastonbury Abbey, numbering approximately 100,000 people per annum (UK and international);
3) teachers and educational visitors, comprising circa 10,000 visitors per annum from schools (including over 6,000 international visitors);
4) a diverse group of spiritual stakeholders who identify with Glastonbury Abbey, including the Church of England, the Catholic Church, and
Glastonbury's 'Community of Avalon', a range of spiritual seekers following Paganism, Goddess worship, and a variety of other paths;
5) the local community of Glastonbury and the wider public (national and international) interested in the history and archaeology of Glastonbury Abbey.

The trustees, staff and volunteers of Glastonbury Abbey will be assisted in meeting their charitable objectives by improving the quality of site interpretation and education offered to visitors. Interpretation of the ruins and museum collections will be informed by new academic research and presented in more creative and accessible formats including digital reconstructions. Through partnership working and knowledge transfer, the Education and Living History teams will improve the quality of educational materials and interpretation offered to visitors, making use of object handling sessions and iPad tours. The quality of educational resources will be sustained beyond the life of the project through the development of templates for education packs for schools and families. Revenue will be generated for the charity through the sale of guidebooks and family packs, and by the potential increase in number of schools visits and return visits prompted by improved interpretation and direct engagement with the new national curriculum. Workshops with educational and spiritual stakeholders will inform future development at the Abbey, including a proposed HLF bid for a new museum and learning centre.

Visitors to the Abbey will benefit from the development of digital reconstructions and an interactive map that will enhance their understanding of spatial layout, historical development, archaeological evidence and its relationship to Glastonbury's legends. The reconstructions will present challenging evidence in an innovative way that will appeal to all age groups, particularly younger visitors. There will be greater variety of visitor experience and new opportunities to engage with evidence at different levels of detail in a layered approach, ranging from iPad tours, family packs and trails to a guidebook for independent adult learners (in 5 languages).

Teachers will benefit from the development of accessible resources and lesson plans for the study of Glastonbury Abbey that map directly onto the new curricula for Key Stages 1-3.The educational value of school visits will be enhanced by quality resources that introduce a critical perspective to historical and archaeological evidence and which include object handling sessions.

Spiritual stakeholders will benefit from novel interpretations that engage archaeological evidence with Glastonbury's spiritual stories around King Arthur and Joseph of Arimathea. Multi-vocal perspectives will be explored through stakeholder workshops that will inform future interpretation and policy on the spiritual use of the site for multiple faiths.

The local community of Glastonbury will benefit from a launch event in Glastonbury Town Hall that will feature a public lecture and pop-up exhibition. The wider (remote) public will benefit from dissemination of the research through a popular publication, social media and educational web resources including lesson plans and packs to download.